The University of Birmingham And Weatherite Manufacturing Limited

To design, manufacture and test efficient, environmentally friendly and economically viable low temperature adsorption cooling systems.